Understanding running injuries

Walk with Path are experts in reducing the risk of falling for people using our award-winning knowledge of gait, mobility and insole technology. Since inception, we have focused on mobility challenges caused by ageing and serious diseases such as diabetes, Parkinson’s and Multiple Sclerosis. Now we aim to open up our thinking and explore how we can help prevent, treat and rehabilitate treat sports-related injuries, particularly running.